CASBI AI: Taking care of vocal health with AI innovation

Vocal health issues significantly impact the performing arts and communication sectors, affecting professionals from singers and actors to broadcasters,call- center employees and teachers. Conditions like muscle tension dysphonia pose a serious threat to individual livelihoods and the financial stability of industries, impacting thousands in the UK and millions globally.

Responding to this critical need, CASBI has developed an innovative solution designed to transform vocal care. Our proprietary vocal fitness platform, powered by state-of- the-art GenerativeAI (GenAI), is engineered to analyze vocal health risks meticulously. It provides targeted feedback for preventative, corrective and training measures to enhance vocal longevity and overall performance.

CASBI's approach proactively uses advanced machine learning, including Deep Learning and Signal Processing, to evaluate vocal attributes and offer customized guidance. This strategy is a shift from traditional, reactive methods, allowing users to preemptively address issues before they cause damage. The platform addresses the significant economic impact of vocal health issues in the creative industries, where nearly 50% of professional artists and content creators suffer from vocal damage and many lack access to affordable, quality training. CASBI's platform offers tailored solutions that surpass the limitations of conventional training methods.

In collaboration with the University-of-Sunderland's groundbreaking research in voice summarization, CASBI has enhanced its application to offer a comprehensive suite of vocal training tools. This collaboration has been further solidified through a KTP, focused on building an expansive vocal data resource, Bridge AI's AI Feasibility Studies grant which was seen through completion and validated the idea with the help of Dr Ronald Mo from the University of Sunderland, and the DCMS grant which prepared the company for further product growth, scaling and raising investment.

The CASBI team combines expertise in music, tech, and innovation:

Founder Calin Blendea(vocal coach,Music Production,Computer Science,Data Science) leads technology integration; Adrian Alexa(health-tech,product strategy) drives product strategy; and ShaoLan Hsueh(serial entrepreneur,creator of Chineasy) heads market development. Collaborators Dr. Ronald Mo(AI,Music\_Information\_Retrieval) and Becky Allen(Music Technology,UX\_design) enhance AI and UX design, with support from Cambridge Machine Learning for ML models and data infrastructure.

The impact of CASBI's platform is profound, potentially reducing long-term vocal damage and enhancing career longevity while offering savings on public benefits for vocal rest periods. Committed to inclusivity, the platform provides global access to top-tier vocal coaching, with algorithms trained on diverse datasets to ensure effectiveness across all demographics.

CASBI's innovation represents a commitment to the health and sustainability of vocal professionals' careers worldwide.